Developing a medical imaging AI development and evaluation platform

AI tools have shown promise in being able to evaluate medical imaging and aid healthcare professionals with their image interpretation speed and accuracy. However, the uptake of these algorithms by healthcare organisations has been slow for a number of reasons. Primary among this has been a lack of trust in the performance of algorithms. Before making a purchase decision, clinicians want to try algorithms to test their usability and accuracy. This requires integrating algorithms with live clinical IT systems which needs input from technical and information governance teams at the hospitals and is a major barrier to implementation. Moreover, after purchase, there is a requirement for staff to be trained in how touse the algorithms.

The project aims to improve NHS diagnostic pathways by accelerating adoption of artificial intelligence (AI) for medical image interpretation. To do this, RAIQC Ltd aims to develop a cloud-based platform that acts as an an end-to-end solution for training, testing and deploying AI algorithms.

Using this platform, AI developers will be able to perform _insilico_ clinical trials to generate evidence around the efficacy, usability and health economic value of their AI tools. The platform will also allow healthcare providers to trial algorithms prior to deploying them into clinical practice as well as being able to train their staff in safe use of these tools.

During phase 1 of the project, RAIQC Ltd will bring together a consortium of commercial AI developers, academic organisations and end users of medical imaging AI such as hospitals and healthcare professionals. The group will be able to outline needs of each stakeholder in the development and translation of medical imaging AI into clinical practice. RAIQC Ltd will also work with the stakeholders to define the technical requirements for each stage of the AI development and deployment pathway.